The spread of information and other stochastic processes in biology: epidemics, misinformation and collective behaviour.

Non-pharmaceutical interventions, such as mask-wearing and social distancing, are important tools to tackle the spread of emergent pandemic disease. They can be used to slow the progress of an outbreak or suppress it completely if carefully implemented and strictly adhered to. Much of the effectiveness of social distancing strategies rely upon the behaviours of individuals; how conscientiously they follow the advice and how successfully they encourage others to do the same. In the literature, the changes in behaviour arise from the awareness of individuals. This awareness is modelled through the spread of information through contacts. Importantly, there is feedback between changes in behaviour and the progression of the disease itself.

Besides that, the spread of awareness has important implications in many complex systems in biology and society. The differences are how the awareness feeds back into other dynamics. In ecology, animals might alert the rest of the community of the presence of invaders or predators - in which case aware individuals would become less vulnerable - or transmit knowledge on food sources' location - increasing the survival rate of those with whom the information has been shared. Furthermore, public opinion regarding a political issue might change as people become more informed about the problem. In recent years, we have seen an increase in the spread of false information designed to influence people's thoughts and views concerning public figures, political issues and health matters - such as climate change and vaccination. Consequently, it is of fundamental interest to develop a means of identifying false information and effective control measures to hinder the transmission of misinformation.

My research project concerns the study of information spread processes and their feedback into biological complex systems. So far, using a model for the feedback of awareness and behaviour change on epidemics for a population comprised of trusting and distrusting individuals, we have shown the existence of regions of parameter space in which the disease can be suppressed or merely mitigated. We also studied the stochastic process of information spread in networks and obtained theoretical and numerical results that motivate further work on the topic.

To extend the research done so far, we aim to include other information dynamics to make the model more realistic. These might include fading and refreshing mechanisms to account for memory loss and information generation. Due to the complexities of the model, it might be necessary to consider timescale separation frameworks to obtain analytical approximations. In that regard, the work developed by Parsons and Rogers to reduce the manifold dimension for systems with fast-slow dynamics is a prospective tool for initial work. Additionally, we are interested in the spread of misinformation and its effect on society. We are getting in contact with experts on misinformation and human behaviour to develop a realistic model of how people react to and spread (mis-)information. Tim Rogers' expertise will be significant to the analysis of the model on graphs and networks, whilst Kit Yates' experience with stochastic modelling and simulations will be fundamental for the success of the project.

Potential impact
Combining specialised modelling techniques with complex data analysis in order to deliver prediction with quantified uncertainties lies at the heart of many of the major challenges facing UK industry and society over the next decades. Indeed, the recent Government Office for Science report "Computational Modelling, Technological Futures, 2018" specifies putting the UK at the forefront of the data revolution as one of their Grand Challenges.

The beneficiaries of our research portfolio will include a wide range of UK industrial sectors such as the pharmaceutical industry, risk consultancy, telecommunications and advanced materials, as well as government bodies, including the NHS, the Met Office and the Environment Agency.

Examples of current impactful projects pursued by students and in collaboration with stake-holders include:

- Using machine learning techniques to develop automated assessment of psoriatic arthritis from hand X-Rays, freeing up consultants' time (with the NHS).

- Uncertainty quantification for the Neutron Transport Equation improving nuclear reactor safety (co-funded by Wood).

- Optimising the resilience and self-configuration of communication networks with the help of random graph colouring problems (co-funded by BT).

- Risk quantification of failure cascades on oil platforms by using Bayesian networks to improve safety assessment for certification (co-funded by DNV-GL).

- Krylov regularisation in a Bayesian framework for low-resolution Nuclear Magnetic Resonance to assess properties of porous media for real-time exploration (co-funded by Schlumberger).

- Machine learning methods to untangle oceanographic sound data for a variety of goals in including the protection of wildlife in shipping lanes (with the Department of Physics).

Future committed partners for SAMBa 2.0 are: BT, Syngenta, Schlumberger, DNV GL, Wood, ONS, AstraZeneca, Roche, Diamond Light Source, GKN, NHS, NPL, Environment Agency, Novartis, Cytel, Mango, Moogsoft, Willis Towers Watson.

SAMBa's core mission is to train the next generation of academic and industrial researchers with the breadth and depth of skills necessary to address these challenges. SAMBa's most sustained impact will be through the contributions these researchers make over the longer term of their careers. To set the students up with the skills needed to maximise this impact, SAMBa has developed a bespoke training experience in collaboration with industry, at the heart of its activities. Integrative Think Tanks (ITTs) are week-long workshops in which industrial partners present high-level research challenges to students and academics. All participants work collaboratively to formulate mathematical
models and questions that address the challenges. These outputs are meaningful both to the non-academic partner, and as a mechanism for identifying mathematical topics which are suitable for PhD research. Through the co-ownership of collaboratively developed projects, SAMBa has the capacity to lead industry in capitalising on recent advances in mathematics. ITTs occur twice a year and excel in the process of problem distillation and formulation, resulting in an exemplary environment for developing impactful projects.

SAMBa's impact on the student experience will be profound, with training in a broad range of mathematical areas, in team working, in academic-industrial collaborations, and in developing skills in communicating with specialist and generalist audiences about their research. Experience with current SAMBa students has proven that these skills are highly prized: "The SAMBa approach was a great template for setting up a productive, creative and collaborative atmosphere. The commitment of the students in getting involved with unfamiliar areas of research and applying their experience towards producing solutions was very impressive." - Dr Mike Marsh, Space weather researcher, Met Office.